FOR Studentship: Development of infrared spectroscopy to measure quality parameters and biochemical changes in potato tubers, postharvest and during storage

Technical abstract
The aim of this research is to determine whether surface reflectance measurements can be used to quantify the quality of stored potato tubers. There is an increasing demand for potato production worldwide from year to year, and a large proportion of crops are stored for some length of time before retail sale or processing. If the tuber quality deteriorates substantially during storage, it must either be discarded or sold for a different and usually less profitable purpose, e.g. for cattle food. It would therefore be beneficial if an analytical technique could be used to monitor the condition of batches of potato tubers, and hence reduce the amount of post-harvest loss. Near-infrared spectroscopy (NIRS) analysis is a simple process that can be performed by an untrained person; it can also be automated by a computer to take measurements remotely. Initial experiments will record the surface spectra from large collections of potato tubers before, during and after storage. A number of advanced multivariate statistical methods will be used to analyse the collected data, with the aim of modelling the quality deterioration process